University of Bath And MACH Acoustics Limited

To develop a suite of empirically validated, analytical design tools, able to optimize low-velocity acoustic attenuation and screening solutions in low-carbon buildings for current/future climate scenarios.